Development of a sustainable adhesive for Medium Density Fibre board manufacturing

Materialize.X aims at creating a sustainable nontoxic adhesives solution for the wood industry. This adhesive will be made from a non-food biological stock that can be rapidly scaled and is completely renewable.